Ways of Being in a Digital Age: A Systematic Review

The ESRC has identified a number of potential questions for future work that the scoping review will need to be cognisant of, add to, develop and validate. The team has separated these into seven major foci for the review:
1. Citizenship and politics
2. Communities and identities
3. Communication and relationships
4. Health and wellbeing
5. Economy and sustainability
6. Data and representation
7. Governance and security
In each of these areas the review will explore:
* Use of theory - in particular the review will consider how theories are used both deductively to set up empirical work and/or to provide explanation and conclusions from inductive work. Some key questions around theory will include: How is the digital socially and technically conceptualised? Which theories are predominant in which domains of work? What new theory has been developed, and/or is 'old theory' adequate to the task of explaining the social impacts and use of the digital? To what extent is digital research theoretically or empirically driven? Which concepts and key themes cluster and link regardless of theoretical or empirical approach? Can a new 'theoretical framework' for understanding the digital be generated, and is this needed? To what extent have interdisciplinary approaches modified or developed theory?
* Use of methods - in particular the review will document the range of methods, types of data and research contexts in the examined literature. Some key questions that the review will address include: Which methods predominate in which domains of work? Does the availability of large volumes of digital data change how the digital is studied and/or the approaches taken to the social in a digital world? Are certain methods intrinsically linked to certain domains or theories? How are methods tied to the social contexts around digital research? Have interdisciplinary approaches modified or prioritised in methods in the study of the digital?
The project will explore these questions for each domain through an established approach to systematic reviewing that the ICC has used for prior and ongoing review work. This approach will involve:
* Delphi reviews of expert opinion for each domain
* Systematic review of a combined citation-led and random sampling of the literature
* Dissemination with stakeholder engagement

Potential impact
This scoping review will provide a more holistic view of how digital technology mediates our lives, and of the way technological and social change co-evolve and impact on each other.
The purpose of the scoping review is to undertake a systematic literature review and synthesis so as to identify gaps in current research and determine where the ESRC should focus any initiative to add most value. A further aim of the scoping review is to build and extend networks among the academic community, other stakeholders and potential funding partners. The project will involve an interdisciplinary research team with experience of projects across the social sciences, arts and humanities, engineering and physical science, and medical science.
The project is therefore explicitly designed to impact on ESRC policy but to also engage stakeholders in the discussion of research priorities.

Delphi Interviews: At the core of the project is the collection of evidence and advice from both academic and non-academic stakeholders.

Direct engagement with stakeholder networks: the team intends to make use of key networks that the steering group are already members of. The project will work with the Digital Leaders network as a route to engage private sector, public sector and third sector partners (http://digileaders.com). The PI (Yates) leads the Digital Leaders Research theme. Yates and Helsper are also members of the Department for Culture, Media and Sport's (DCMS) Digital Engagement Research Working Group.

Dissemination routes to stakeholders:

* Final report to ESRC
* Two open webinars will be run to cover Domains 1,2,3 and 8, and Domains 4,5,6,7. The webinars will provide an opportunity for academics and stakeholders to interrogate the results available at that point
* Final project academic networking symposium - two-day event with workshops on each of the seven domains and a stakeholder engagement session. This will be jointly hosted with the Digital Leaders Research Theme of the Digital Leaders Network (http://digileaders.com/). It will be held at the University of Liverpool campus in London
* Web based publication of the bibliographies, Delphi workshop outcomes, content and thematic analyses for each domain